Racialisation, Decoloniality & Being-Human: Investigating Antiracist Praxis as a Critical Politics of Subjectivation

Globally, the past decade has seen ever-increasing socio-political concern regarding race and racism,
from growing BLM and indigenous rights movements to the divisive policies/rhetoric of populist-right
parties. Individuals increasingly reflect on how their lives, their experience of the social world, and their
very self-understanding (i.e., their subjectivities) are constituted by 'race'. But how exactly has this
'racialisation' come to be? What problems does this cause for individuals/societies? And, how could we
conceive of possible alternatives to problematic racialisation? In my research, I aim to explore these
questions through the elaboration of an original 'critical-ethical' framework that (primarily) draws on the
late writings of Michel Foucault, but also supplements them via a critical-constructive dialogue with 'nonWestern' philosophies. 'Critical-ethical' reflects Foucault's (2007) suggestion that 'critique' is grounded
on a distinctive 'ethos', driven by a will to (particularised) freedom(s), among these the freedom to
become otherwise than that which one is constituted (or 'subjected') as (Foucault, 1984).
My research begins by employing genealogical methods to critically investigate racial subjection, and its
problematic socio-political and ethical effects, in the modern state. Genealogies are historical
investigations that 'problematise' (i.e. reveal assumptions/contingencies in) current practices,
discourses, institutions, etc., that we regard as natural or 'necessary'. I will primarily draw on historical
information from the UK, but also compare and contrast this to racialisation in the US and Latin America.
By singling out 'racial subjection', I will contribute to Foucault's (1997) own, and to other (Stoler, 1994;
McWhorter, 2009), broader genealogies of 'race'. Racial subjection, I argue, lies at the core of racial
repressions and antagonisms witnessed in modern states. Thus, this research is key in getting a better
philosophical understanding of these wider issues.